Husky-Innov

Husky Heat Pumps are at the forefront of bringing innovation into realism and would like to compete with major competitors in the energy efficient arena. The Innovation Voucher will give us the much needed support to develop our innovative product. Oil and gas prices continue to rise whilst global demand increases, making it cost effective to replace old systems with one that can generate great servings.